Bidirectional neuromuscular interface based on associative plasticity for stroke therapy during activities of daily living

Neubond is an innovative project aimed at improving stroke rehabilitation through a wearable device that provides continuous therapy at home. The device is designed to help stroke survivors regain motor function by using advanced neurostimulation techniques. By integrating muscle activity monitoring with real-time feedback, the device allows patients to undergo therapy during their daily activities, making rehabilitation more accessible and convenient.

This project will focus on further developing and validating the device through clinical trials and regulatory compliance testing. Our goal is to ensure that the product meets all necessary safety and performance standards for medical devices. The technology behind Neubond could significantly reduce the long-term costs of stroke rehabilitation, while also offering patients a more effective and user-friendly way to continue their recovery outside of clinical settings.

The success of this project could have a wide-reaching impact on healthcare, making advanced rehabilitation technology available to more patients and improving their quality of life.